East Midlands Regional Account for Clinical Researchers

The East Midlands is a diverse and thriving environment for clinical research, built upon strong University/NHS partnerships. Our particular strengths are the provision of excellent doctoral training opportunities for Nursing, Midwifery, Allied Health and other healthcare Professions (NMAHPs), and excellent clinical academic training for resident doctors. Maintaining the career trajectory for our people who have benefited from these successful programmes now requires the provision of targeted and specific support at the critical career points immediately following these training periods. The East Midlands Regional Account for Clinical Researchers (EMRACR) will directly address this need.
With an MRC remit-oriented programme, flexible, individually-tailored career development opportunities, well-developed entry and exit pathways, and strong underpinning regional research infrastructure, we will provide early post-doctoral support for NMAHPs and later post-doctoral support for new consultants. By drawing on the diversity of research expertise, world-class facilities and region-specific healthcare challenges, EMRACR will provide clinical researchers with the right support in the right place at the right time in their career.
Nottingham and Leicester Universities have long-established medical and healthcare schools (est. 1970 and 1975). Lincoln Medical School was established in 2018 and is a partnership between the University of Lincoln and the University of Nottingham. Leicester and Nottingham have been delivering the NIHR’s Integrated Academic Training (IAT) programme since its inception in 2006 and Lincoln since 2024. The three Universities work together within NHSE Workforce, Training and Education East Midlands Academic Board to deliver these programmes
The East Midlands NHS Trusts and Universities have complementary strengths. We have expertise in almost all methodologies, disease areas and healthcare settings. For example, the Lincoln Institute for Rural and Coastal Health (LIRCH), Leicester’s Phage Research Centre and Nottingham’s Sir Peter Mansfield Imaging Centre together with all our other research departments/centres/institutes all provide key infrastructure to support future research leaders.
The institutions have important training programmes already in place that will feed into this scheme. The Wellcome Trust funds the Leicestershire Healthcare Inequalities Improvement and the Midlands Mental Health and Neurosciences doctoral training programmes. Both specifically provide PhD opportunities for NMAHPs. Our NIHR BRCs and ARC also support a large number of doctoral training posts for NMAHPs. In the 2026/27 NIHR IAT competition 40 new Academic Clinical Fellows and 20 Clinical Lecturers were awarded to our group - 15% of all posts in England for a region representing only 9% of the population.
We now have large cohorts of clinical academics in training, many from NMAHP backgrounds in doctoral programmes and medics at the trainee-consultant interface. EMRACR will provide targeted support for these two groups in the form of:
1) Early post-doctoral fellowships for NMAHPs.
2) Later post-doctoral fellowships for new/recently qualified consultants/GPs.
We will provide protected time over a short period for individuals to pursue research and develop competitive funding applications for fellowships/grants. Mentorship from our pool of senior academics will support our fellows and we will formally facilitate a peer-support network for all recipients. Tying this in with our established clinical academic training programmes, EMRACR will enhance our regional approach to clinical academic training, maximising benefit across our academic healthcare environment.
We expect our NMAHP fellows to secure funding to support their transition to independent researchers and medical consultants to secure grants/fellowships with funded investigator time. These awards will be the primary metric of success in both groups.